Cyber Security Funding

As a new company I am concerned that the information in my business is not securely held. If I am successful with the cyber security funding this will enable me to protect all the data stored.